Integrated Thermophotovoltaic Zero Emissions Generator Demonstrator

This project will implement innovative thermal batteries with integrated thermophotovoltaics to displace primary gas generators and backup diesel generators at Pan Atlantic University, Lagos, Nigeria. As an energy storage technology capable of replacing fossil fuel generators in multiple applications, with zero emissions at point of use, thermal batteries with solid state heat to power cycles provide a very low cost energy storage medium. They can be charged up from grid electricity, but when combined with dedicated renewable generation provide an integrated solution for clean roundtrip on-demand electricity supply.